Innovation Voucher_22Jan2014

SensorHut Ltd is an early startup company aiming to commercialise its novel chemical sensor technology platform that can be used in storage and processing environments for crop and livestock product quality monitoring and food safety. In order to pursue this idea we need to understand our IP strategy and protect our invention by applying for a patent.